Knowledge based Code Composer

Modern software applications are built from reusable components, such as widgets, libraries
and frameworks exposed through Application Programming Interfaces (APIs), and
increasingly from web services exposed through Web APIs.
Programmers rely on API reference documentation and example code snippets as learning
aides to using APIs. But such static information is not easily contextualized to the code at
hand, resulting in frequent coding errors and security vulnerabilities costing firms billions of
dollars per annum.
To address this problem, this project aims to develop a knowledge based coding assistant able
to automatically contextualize that reference documentation to the code at hand.